Trustworthy and Rigorous AI for Robotics, Robust Robot Design

Goal: Portable surgical robot that isn't very costly. Main issue is patient not being able to reach hospital on time. Affordable for clinics. Minimal insertion, less painful, more helpful for people, possibility for large scale deployment.

What about AI? People need to trust this system. Combination of robot and doctor; doctor could operate manually if necessary. Also improve medical imaging.